Connected Workwear

The ConnectedWorksite - a system of Smart connected devices to monitor, log and feedback to workers - reduces close calls and injuries on UK work sites through the creation of a virtual safety net.